Ultra-short pulsed laser welding

This is a PhD research project in Physics.
Bonding optical materials (glasses, crystals) to other optical or structural materials (metals, ceramics) is a key manufacturing challenge for many optical devices. In recent years we have developed a solution that uses an ultra-short pulsed (pico- or femto-second) laser welding process. We have recently been awarded significant funding (£975k) from EPSRC to further develop this process such that it can be more quickly optimised for new material combinations with a particular focus on IR materials. The PhD student will work alongside the postdoctoral research associates employed on this EPSRC project. The PhD work will focus on issues associated with the material interface (and how these can be mitigated) and in the development of instrumentation for assessing weld quality in-process. This is likely to include detection and analysis of light generated by the process, and techniques to precisely align and join components. This will initially focus on visible optical materials (glasses and crystals) but may be extended to IR materials once the 2 micron wavelength laser source is available.